Queen's University Belfast and Hallmark Solutions Limited

To identify and embed a range of innovative skills and methodologies that will give the capability to analyze, transform and resolve customers' business problems in order to access a wider market in a shorter timeframe.